Non-Gaussianity in Large Scale Structure and the Early Universe

Yaniv will be developing and implementing algorithms for analysing non-Gaussianity in Large Scale Structure surveys along with developing the theoretical frameworks to understand these data sets. The goal of this will be to better constrain the standard cosmological parameters and also to constrain primordial non-Gaussianity.